An Innovative System for Identifying Office Cleaning Needs and Supplying Cleaning Services That Will Significantly Reduce Risk of Workplace Infection.

In this COVID-19 period of reduced in-office staffs, traditional contract cleaning services are not financially viable for companies. Workplaces are generally underused, making recurring cleaning of all spaces is not warranted. Further, as employees begin to return to work, they will want to feel confident that their workspaces are clean and sanitised. Homyze, founded by Adam Edgell-Bush, Andrew Jaques, Michael O'Keefe and Ian Warner, aims to develop a computer-aided facilities management program and associated presence-detecting sensors to identify utilised workplace areas to schedule when and where cleaning services occur. This innovative and sustainable solution will allow companies to pay just for the cleaning services they need while prioritising employee safety as the economy returns to the workplace.